Stovey

Fuel Matrix Limited was awarded an Innovation Voucher
which has enabled it to engage professional expertise in system development for commercial application of its IP in software systems that enable operators of aircraft to use less fuel and produce significantly less CO2.